Optimal Sensor Placement-Type Topology

A Smart greenhouse, as a high-yield and efficient production technology, has become an essential means to increase crop yield and quality while contributing to productivity, food security, sustainability and meeting NetZero targets.

The application of various sensors in smart horticulture/agriculture for real-time monitoring of environmental parameters is a critical technological component of modern horticulture/agriculture, making the automation of the production processes and overall managing the growing environment of crops efficient and commercially viable.

This project aims to optimise sensor installations in smart greenhouses by considering their numbers, locations and types based on greenhouse size and crop type. The objective is to improve productively by facilitating automation and reducing costs while ensuring reliable data collection for analysis and decision-making purposes.